The University of Essex and Royal Society for the Protection of Birds KTP 25_26 R1

To research public discourse on farming and nature, to ensure better understanding of evidence-based narratives, using different technologies.